Signalling: Boosting lysosome function to mitigate stress

Technical abstract
We will test the efficacy of CASM activation in restoring age-associated lysosome decline and determine its potential as a therapeutic target for intervention.